Hydrogen Systems for Agricultural and Commercial Vehicle

This SMART project aims at developing and testing advanced control algorithms to allow
rapid installation and use of Hydrogen on Agricultural and commercial vehicles. The
algorithms will allow the application of a hydrogen system on to a wide range of both
Common Rail and Pump Line Nozzle diesel engines allowing vehicle retro fit. The systems
will allow upto 60% of the vehicles fuelling to be provided by Hydrogen, depending on the on
board staorage systems.
This system is aimed at working along side localised renewable energy, utilising electrical
energy stored using Hydrogen as a high value transport fuel from grid restricted renewables.